Investment Optimisation Dashboard for Social Landlords (IOD)

CoControl is the UK’s first socially focused connected homes technology, providing
intelligent heating controls designed for social tenants. CoControl is working with 7 social
landlords across 200 properties to co-develop our product and has achieved early sales.
Having demonstrated, with our first Proof of Concept project, a capability to help low income
householders manage heating costs via comfort level feedback loops (versus using static
temperature settings), CoControl is now focusing on improving its value to the landlords
purchasing the product.
CoControl has identified an opportunity and brief design for an Investment Optimisation
Dashboard (IOD). Integrating various sources of unique proprietary and externally sourced
data to help Social Landlords make more informed, higher impact investment decisions –
satisfying new UK regulations in the process.
The potential UK market for supporting property stock investment decisions is large – Social
Landlords spend £7.1bn annually on maintenance and repairs. However the data used to make
these decisions is poor, with no current method offering high levels of precision to uncover
which households are energy inefficient or have health risks. Improving the accuracy by
which Social Landlords target works should then reduce annual expenditure, whilst
maximising social impact.
Secondly, Social Landlords are faced with both tightening budgets and more regulation.
Today, on-going government cuts and the 2014 Duty of Care Act are increasing budgetary
pressure, making IOD a timely innovation.
IOD integrates (1) internal humidity & temperature data collected by CoControl sensors, (2)
real & predictive external weather data, (3) EPC data, (4) health data, (5) fuel poverty
thresholds, and (6) energy/heat usage, into a housing stock analysis software system; given a
budget, the system will provide supporting intelligence for specific works, optimised for cost
efficiency and social impact.